Investigating Climate, Ocean Circulation and Marine Ecosystem Changes Across the Late Eocene to Early Oligocene.

The Eocene-Oligocene transition represents the most prominent climate transition of the Cenozoic. Dramatic cooling was associated with the first continental-scale glaciation of Antarctica and systematic changes in marine ecosystems. Gradual declining atmospheric carbon dioxide throughout the late Eocene, as well as initiation or strengthening of the Atlantic Meridional Overturning Circulation, have been suggested as potential causes. A paucity of high-resolution records, however, prevents the timing, magnitude and mechanisms of this climate transition from being fully resolved. This project, therefore, seeks to generate new foraminiferal assemblage and geochemical records from a selection of Atlantic Ocean sediment cores. Additionally, morphological analyses of the micro- and macro-fossil records using sediment core material and museum specimens will be undertaken, aligning with the following aims: 1. Constrain temperature and carbon dioxide trends across the late Eocene to early Oligocene, 2. Assess the role/response of Atlantic Ocean circulation changes, 3. Investigate the response of marine ecosystems. Reconstruction of Eocene-Oligocene climate allows the interplay of climate forcings, feedback mechanisms and key thresholds to be investigated in a time of carbon dioxide concentrations over double present day. Furthermore, elucidating ways in which marine species may adapt to systematic environmental change is crucial, given the modern-day pressures they face.